CoastalCorre Feasibility Study

**CoastalCorre is a feasibility study exploring the development of a modular charging hub to support the transition to electric vessels operating in coastal waters.**

The system is designed to operate nearshore, offering an alternative to shore-based infrastructure which can be limited by grid capacity, tides, or available space.

The hub concept combines at-source renewable energy generation with innovative redox battery storage and advanced power conversion technology. These components will be integrated within a scalable floating mooring platform, designed to deliver rapid charging for electric vessels.

The study will focus on how this system could be deployed along green maritime corridors in Orkney, where fishing and marine tourism vessels often operate in areas with limited access to electrical infrastructure. The concept will be designed and tested in controlled conditions, helping to assess how the system performs across different sea states. While the case study is focused on Orkney, the findings will inform wider applicability across other remote and energy-constrained coastal regions in the UK.

By enabling charging closer to where vessels are in use, the system could reduce the need for large onboard batteries, extend vessel range, and help lower emissions.

Led by Urban Foresight, the project brings together experienced technical partners including the University of Plymouth, EMEC, Mhor Energy, Apricity, and Supply Design.

Over a seven-month period, the project will develop a tested platform design, examine commercial models, and produce a costed plan for a future full-scale demonstrator, with the view for deployment by 2028\.